Trees, cubical complexes, and generalisations of coarse negative curvature in group theory

The project concerns the interplay between a quasi-isometry invariant notion of generalised negative curvature for metric spaces, namely hierarchical hyperbolicity, and the theory of group actions on CAT(0) cubes complexes, quasiconvex hierarchies, and related notions